Infix user engagement system

This project is intended to equip Infix Support with robust systems and processes that will allow us to develop an approach to training and support for use of Infix: Schedule that will be easier to replicate as our product is used in more and more NHS health boards and trusts. Infix: Schedule is a dashboard used by clinical and administrative staff in the NHS to help schedule operation lists for elective surgery.

The design consultants we have gathered to deliver this project have experience and skills to help us develop a truly people centric approach to our product across three key areas:
-- Discovery. When we first go into a new Health board / Trust we need to understand their existing roles and processes so we can integrate out product as smoothly as possible

-- Onboarding. A good introduction to our product, how it works and how it fits into their existing processes ensures successful engagement and results.

-- Feedback. We have the desire to continually improve our product with new features and general improvement. Feedback from the users is the best way to find out how we identify and prioritise these improvements.

NHS England statistics alone in May 2023 suggest around 7.47 million people are waiting for elective surgery, a slight increase on the previous month; nearly 3.03 million of these patients are waiting over 18 weeks.

Improving the efficiency of these lists is a key method of reducing waiting lists. Through our initial pilot we saw theatre utilisation improve by 26.7%. We now have commercial contracts with three health boards, in an early three month evaluation we have already helped one health board complete an additional 570 operations, equivalent to savings of approximately £2 million.

To be clear, we are not getting the staff to work longer or using more theatre time, we are just helping the hospital teams plan the lists and time they already have more efficiently.

We have the digital tools to achieve these results, but with any digital transformation like this we need to work alongside existing processes and importantly people. Changing the embedded habits of real people can be hard. We have achieved that with our first few clients through a lot of face to face time and reactive support.